accessibility-enabled Health (aHealth)

The risk of many health conditions (e.g., diabetes, dementia, AMD) can be mitigated and the
conditions managed in part by living a healthy lifestyle. Unfortunately, the incidence of healthrelated
concerns amongst blind and visually impaired (VI) people is higher than that of the
general population. Devices (e.g., generic wearables such as Fitbit and Jawbone, and more
specific devices such as heart monitors) and associated apps for smartphones/tablets exist to
collect and monitor health-related information in support of guided healthier lifestyles and
monitored wellbeing. Such technologies are not sympathetic to the accessibility needs of
blind/VI people, meaning that a core subset of the population which could significantly
benefit from the use of these technologies is currently excluded from their effective use. The
focus of the aHealth project is to develop an innovative technology that will act as an
accessibility layer or service for existing health and wellbeing-related technologies such that
they are made accessible to blind/VI people. The aHealth project will:
1) adopt innovative participatory methods to identify and respond to the requirements of
people blind/VI and engage them directly in the design of (2); and
2) develop a unified accessibility service which enables the blind/VI community to access and
thus benefit from existing and future health technologies.
The use of participatory design will empower members of the target market to help direct
health technologies that are of value to them, leading to greater long term technology
acceptance. The accessibility service will enable blind/VI people to finally realise all the
benefits afforded by health technologies with anticipated positive impact on their health (eye
and related), independence and wellbeing. Longer term, it is anticipated that the accessibility
service will support social and collaborative networks that will also offer appropriate at-adistance
community support.